Understanding the construction of metropolitan areas through data analytics: The case of GMCA

Understanding the construction of metropolitan areas through data analytics: The case of GMCA - further details to be provided